High-resolution gamma detectors using superconducting materials and technologies

This project investigates microcalorimeters to create ultra resolution gamma spectrometers for applications such as nuclear forensics. The project includes both experimental and theoretical (modelling) work packages.